Hybrid Nanomaterials for Energy Storage

Single-walled carbon nanotubes (SWNT) exhibit exceptional conductivity and have a very high surface area, making them excellent candidates for next generation battery and supercapacitor materials. Their hollow tubular morphology enables effective encapsulation and protection of the redox-active guests, such as metal or metal oxide nanoclusters (NC), facilitating rapid charge-discharge cycles and protecting NC during the process, both of which are key challenges in the development of new energy storage materials and devices. In this project you will design, prepare and characterise redox-active hybrid nanocarbon materials using advanced chemical nanoscience methods and explore their electrochemical properties using electroanalytical methods.